EMSX - Student Placement Platform

EMSX is a platform to enable digital processing of student placements and validate placement quality. It is a new EdTech solution to help solve challenges identified during COVID-19\.